Design of a solar-hydrogen production system in Central Visayas to provide fossil-free power and oxygen to a rural hospital facility

This project brings together BPP-Renewables (UK, Lead Applicant), FutureValue (Australia, Project Partner) and Climate Foundation Inc. (Philippines, Subcontractor) to develop a high-level design for solar-hydrogen storage alternatives to carbon-emitting fossil fuel energy, with clean water and oxygen production, for the Garcia Memorial Provincial Hospital, Talibon, Bohol in the Central Visayas, Philippines. BPP-Renewables will provide technical expertise for solar hydrogen and oxygen production, system design, with FutureValue and local partners providing key input data, considering limitations of existing infrastructure and enabling benefits of the system to be evaluated within the local context.

Hospitals in Central Visayas are reliant on fossil fuel Primary and backup electricity. A lack of climate resilience means the hospitals have Historically spent months without grid power due to natural disasters such as Category 5 Super Typhoon Rai (2021) and Typhoon Haiyan (2013). Climate disruption is expected to increase the frequency of damaging weather events such as these, putting lives at risk.

The Green H2 system will be modular, with a Plug & Play set-up, minimising complexity of operations and avoiding the need for external expertise to manage the system in the long-term.

The produced Hydrogen will serve as a clean energy storage solution for hospital facilities, providing continuous power supply when solar energy is unavailable. Dissipated heat from electrolysis will provide hot water to the hospital, and oxygen will be used for medical purposes. Such a hybrid energy system could enable storage of renewable energy for use after sunset through an energy battery system ( short-term) and hydrogen storage (long-term).

Benefits would accrue to the remote population through increased medical provisioning from reliable, renewable electricity, clean water, and oxygen for medical purposes, with particular emphasis on maternal and neonatal health outcomes, and climate resilience. Associated benefits may include workforce development opportunities in support of the technology solution.

Three key innovations anticipated with this proposal Include:

1. **Innovative system design**: consider industrial components, highly scalable and characterised by a reduced level of complexity (Plug & Play operation) prioritising sustainable technologies.
2. **Long-term energy storage:** Provide a reliable power backup for a minimum of 96 hours in cases of blackouts for multiple days \[NFPA, 2023\].
3. **End-of-life circularity plan**: Assess the current procedures in the target region for reusing and disposing of implemented technologies through a systematic approach in line with industrial standards.

Successful project implementation will unlock and de-risk future investments in Central Visayas and similar regions.